Shefield Hallam University and EPA Manufacturing Limited

To investigate by CFD/solid dynamics modelling and physical testing, the geometry, materials and manufacturing methods which exert the greatest influence over the ballistic performance of solid projectiles.